Novel bake-out coatings for ultra -high vacuum ("UHV") systems

The current project seeks to develop specialist, high-value , 'bake-out' coating systems for application to high value, Ultra-High-Vacuum particle accelerator lines, synchrotron research installations and specialised semiconductor fab production lines. These permanently installed, novel coatings will be immediately deployable for baking-out, whenever required, & will deliver significant operational benefits to those systems in terms of improved 'bake-out' performance & economics (whilst establishing the vacuum) and in improved running efficiency of the installations themselves. The project will seek to provide such novel bake-out coatings for application to a range of different vacuum vessel materials of construction, including stainless steel, aluminium (& its alloys), OFHC copper & various high-nickel-content alloys.